Title: Homotopy groups of manifolds

Manifolds are fundamental objects in geometry and physics.
The study of their algebraic topology has a long and rich history. However,
until recently there have been no systematic tools to study their homotopy
groups. Work of Beben and Theriault developed new methods for looking
deeper into the homotopy theory of manifolds by decomposing their based
loop spaces into a product of more recognisable factors, and this was applied
to determine the homotopy groups of certain specific families of manifolds.
The aim of the project is to develop the methods and apply them to a wider
range of manifolds.